The University of Sheffield and Forward Composites Limited

To investigate and implement automated part trimming and cutting processes to reduce manufacturing costs within the high value added composite manufacturing industry.